Liquid city: Water, landscape and social formation in twenty-first century Mumbai

The project has four principal research themes:\n\ni) An exploration of the role of water in the creation of urban landscapes in Mumbai \n ranging from the domestic interior to extensive technological landscapes associated\n with water supply.\n\nii) An analysis of the factors operating through both the colonial and post-colonial era \n that have contributed towards the development of sharply differentiated cultures of\n water consumption and the role of water in delineating class, ethnic and caste based \n social formations within the city.\n\niii) The use of water as both metaphor and analytical tool to explore the multiple\n modernities that characterise contemporary Mumbai.\n\niv) The exploration of visual cultures of water through the production of a documentary film \n that combines both ethnographic and iconographic analysis of everyday life in the \n city.